EcoInsect Research Project: Black Soldier Fly Prototype Production Facility and Product Validation

The 'Insects for Feed' phenomenon has transformed from a novel concept into mainstream commercial reality worldwide. The Black Soldier Fly continues to garner strong international interest with its versatility, emerging as a leader in the commercial bio-conversion of organic waste. However, achieving commercial scale production is not straight forward and further research is needed to establish viability to compete as an alternative protein source. With this project, EcoInsect will launch a prototype facility focused on improving efficiencies through automation and will validate the inherent benefits of Black Soldier Fly products.